The role of atypical Protein Kinase C in neural stem cell polarity

During development a wide range of cell types must be generated. One way to do this is through asymmetric cell division, where a cell divides and the daughter cells each have different cell fates. To achieve this, cells must distribute cell components such as proteins unevenly across the cell, allowing the daughter cells to inherit different amounts of the components at cell division. This uneven distribution is driven by apicobasal cell polarity, which is known to be regulated by atypical Protein Kinase C (aPKC).

In this project, we are using neural stem cells derived from fly larvae as a model system to study how cell polarity is established and maintained. In particular, we are interested in how post-translational modifications, such as phosphorylation by aPKC, regulate the localisation of proteins important for cell-fate determination. To achieve this, tools have been generated which allow us to rapidly and specifically inhibit aPKC activity. Using live cell imaging with fluorescent reporters, we can monitor the changes to protein localisation and see the effects of aPKC activity.

By researching how aPKC regulates the localisation of its targets, we hope to better understand the process of asymmetric cell division and gain an improved knowledge on the localisation error-correction mechanisms, which have been previously observed but are still poorly understood.